sustainability

Ecoluxe London is seeking to create a self sustained concept store that will offer upcycled, recycled and sustainable goods, will raise awareness to the public about practical ways to be sustainable and also give creatives the chance to abide by our sustainability rules: People, planet, profit.